SOILS RESEARCH TO DELIVER GREENHOUSE GAS REMOVALS AND ABATEMENT TECHNOLOGIES (SOILS-R-GGREAT)

The studentship will focus on modelling soil greenhouse gas (GGR) removal options. The student will be based at University of Aberdeen and will partner with CCAFS. Dr Lini Wollenberg (CCAFS) will be a co-supervisor. The student will work with process-based models and with CCAFS data and tools. The project will involve running process-based models and decision support tools and comparing to soil carbon change data from meta-analyses. Through CCAFS, the student will also have access to a vast dataset of field trials carried out at CGIAR institutions, and will visit the AfSIS team at ICRAF, the TSBF team at CIAT Nairobi, the soil carbon team at IITA, and the pasture team at CIAT Colombia. The studentship will allow further exploration of the models and data than is necessary for simply assessing GGR potential - it will for example allow ecosystem service trade-offs to be fully explored with the models / datasets, it will allow the temporal dynamics of GGR to be explored and will allow trade-offs between alternative uses of biomass to be fully explored. The studentship will allow the student to pursue curiosity-driven research within this broad area of research, and will allow previously unexploited synergies between the models and data to be harnessed, leading to high impact publications.

Potential impact
At UK level, the Soils-R-GRREAT project will provide evidence on national and global potential of soil based GGRs to support national climate change policy at the UK, and devolved administration levels. Project outputs will provide evidence to the Department for Business, Energy & Industrial Strategy (BEIS) BEIS and the UK Committee on Climate Change (CCC). The team is already working with the CCC to define the potential for land-based GGRs, and feeds into the work of BEIS. Since the CCC provides statutory advice on national carbon budgets and future UK reporting requirements (through Nationally Determined Contributions; NDCs) of the Paris Agreement of the UN Framework Convention on Climate Change (UNFCCC). In addition to BEIS and CCC, we have made contact with other relevant UK stakeholders, particularly those concerned with soil policy in the Soils Team in Defra, the Welsh Government and Scottish Government.

At international level, the work will contribute to, and use output from, three significant global initiatives aimed at assessing and implementing GGR through soils: 1) the International Soil Carbon Network (ISCN) which is collating global data (site level and soil survey) to assess changes in soil C, for which PS is on the International Advisory Board, 2) The Global Research Alliance on agricultural greenhouse gases, which has a theme on global soil carbon sequestration (PS leads the farm level theme), and 3) the International "4 per 1000" initiative, an outcome of the Paris Climate Agreement in December 2015, for which PS and L Wollenberg are on the Scientific and Technical Committee. The work also aligns with work being undertaken on the Global Carbon Project under the Managing Global Negative Emissions (MagNET).

This project will also contribute significantly to The Intergovernmental Panel on Climate Change in the context of its 6th Assessment Report. PS has applied for the convening lead author role on land use mitigation for AR6 (2021), a role he had for AR4 and AR5. We intend to publish preliminary outputs after 9 months so that they can be cited and used in the two Special Reports on "land use and climate change" (for which PS is on the Science Steering Committee), and the "1.5 degree target". A support letter from IPCC is provided. Where appropriate, outputs will also be made accessible to the Convention on Biological Diversity (CBD).

Our stakeholder engagement process will enable national and international stakeholders to provide input at various stages in the project. Our project partner CCAFS represent the CGIAR system, and so will facilitate input globally from the CGIAR system, but also global outreach to this community. A budget of £10,000 is allocated to stakeholder consultation, which will cover travel and subsistence to allow project researchers to interview key respondents, and venue hire, and travel and subsistence for invitees at the dedicated expert stakeholder workshop to be held in project month 40. Invitees will include policy makers from BEIS, Defra, Scottish Government, Welsh Government, scientists from the CCC, representatives from IPCC WGIII, non BEIS/CCC members of the project advisory board and key international representatives from the FAO, ISCN, Global Research Alliance and the 4per1000 initiative.

Real world impact will be delivered through our networks of land managers including a) numerous national and international projects on soil management among consortium partners, b) partner networks across the globe via CCAFS / CGIAR, and c) practitioner networks through the Global Research Alliance, ISCN and the 4per1000 initiative. We will provide advice on and promote sustainable soil management practices that co-deliver to soil GGR, and contribute to the SDGs.